QuadWave - Renewable Wave Power

Aqua Power Technologies designs and develops wave energy converters. QuadWave is our latest wave energy converter and is a design response to the recent industry activity within the wave energy sector. QuadWave is a small, compact and efficient device designed to be deployed in a wave array configuration. QuadWave possesses the unique advantages of utilizing mainstream manufacturing processes, off the shelf comportment selections and ease of transportation and deployment. A careful and considered approach to all aspects of the design have culminated in a device with a realistic commercial case.